University of Cambridge and PCA Engineers Limited KTP 22_23 R2

To develop and commercialise a novel low-cost, high-efficiency turbine that increases the attractiveness and boosts the uptake of Waste Heat Recovery systems and boost their uptake.